Developing a decision support system to improve crop management, yield forecasting and resource use efficiency in UK soft fruit production

The UK soft fruit industry has invested heavily in new technologies and marketable yields have increased 3-fold in recent years, but further increases are possible if crop agronomy is optimised. However, 33% of all harvested fruit is wasted each year, due to disorders such as rots, bruising and a poor shelf-life that are exacerbated in changeable weather. A 30% reduction in soft fruit waste would stem UK imports and generate extra income for growers. To achieve this, we will develop a Decision Support System that will enable growers to improve decision making and reduce the impact of changeable weather on crop yield and quality. Growers, retailers and consumers will benefit from more accurate yield forecasts leading to better pricing, greater resource use efficiency leading to cost savings and improved environmental performance, lower waste during production leading to increased tonnage to sell, improved consistency of supply of high quality fresh fruit with an assured shelf-life leading to reduced wastage in store.